Yorkshire and Humber Policy Innovation Partnership

The phase 1 Yorkshire and Humber Local Policy Innovation Partnership ('YPIP') will undertake an extensive engagement programme with regional stakeholder across policy, business, communities and academia in order to co-design a large programme of work to make tangible gains in progress towards a more inclusive and sustainable society and economy for the region. Leveraging a new infrastructure which is being established, the plans will build quickly on commitments for collaboration, to bring focus to emerging priorities which have been identified through extensive work to date between partners. Through a series of workshops bringing together stakeholders it will refine the identified priorities relating to boosting local economic performance through inclusive growth; living and working sustainably in a greener economy; innovation and green technologies; and communities in their places. A key cross cutting theme explored throughout will be data and informatics. These shared priorities will be developed into a plan of action for regional progress in these areas, putting community needs at the heart of societal and economic change.

Phase 1 will test methodologies for engagement and co-design, to feed into an effective larger programme of work. It will also deliver regional landscape mapping and evidence analysis to underpin planning.

The ultimate aim will be to draw subregional activities and initiatives together, and facilitate shared learning and testing of solutions, whilst also identifying new approaches where issues reach beyond a local or subregional scale and need coordinated efforts. Plans will be developed for a full scale 3-year partnership plan which will deliver a mix of levels of activity - from cross-regional initiatives to test and learn pilot projects using different approaches to the same challenges in different areas.